The function of genes and cellular phenotypes in animal systems

Technical abstract
The aim of this project is to understand how gene products (proteins and ncRNAs) determine the properties of cells, tissues, organs and whole animals.Initial evidence of a functional role for predicted elements will be based on evolutionary and selection constraints. Direct evidence of function will be inferred from naturally-occurring genetic variants, use of targeted CRISPR/Cas9 mutagenesis or using highthroughput cell-based reporter systems. Novel editing strategies will be developed and exploited, including for knock-outs, allele substitutions and reporter knock-ins. The function of selected genes and regulatory elements in cell differentiation, tissue patterning and homeostasis of a range of cell and tissue types will be studied using cell lines, primary cells, organoids, organ systems and whole animals. The project will also study cell, tissue and body phenotypes during development and how these change through life.